The physics of extreme ultra-violet ablation interactions

My PhD, supervised by Dr Erik Wagenaars and Prof Greg Tallents, focuses on the interactions between high-power lasers
and solids, specifically ablation - the conversion of solid material to plasma. Experimental investigations will use a
state-of-the-art tabletop laser system in the YPI laboratories emitting radiation in the extreme ultra-violet (EUV) regime. The
aim is to produce a more complete theoretical picture of this process in the short wavelength limit, with an emphasis on absorption
mechanisms. Ablation already has a range of applications at optical wavelengths but only more recently have short-
wavelength sources become available in the laboratory, allowing us to investigate behaviour applicable to indirect-drive
ICF.